Modelling the diversity of spectra and light curves of thermonuclear supernovae

Type Ia supernovae are bright astrophysical transients that are understood to be caused by thermonuclear explosions of white dwarf stars in binaries. White dwarfs are remnants left behind when low-mass stars reach the end of their lives, and so these explosions are a key aspect of stellar evolution. The extreme conditions in thermonuclear explosions means that nucleosynthesis occurs and produces heavy elements up to, and including, the iron-peak. This makes thermonuclear supernovae critical for understanding the build-up of heavy elements in galaxies. Furthermore, they are sufficiently bright to see at extremely large distances and most of them fade at a rate that follows a well-established pattern that can be used to calibrate their true luminosities. This makes Type Ia supernovae powerful cosmological probes that have been widely used to study the expansion rate of the Universe and test models of dark energy. Thus, thermonuclear supernovae are important to a broad range of research in astronomy and remain a topic of active international research. However, we still lack a clear understanding of their nature: how do white dwarf systems evolve to the point at which thermonuclear ignition occurs, and what is the mechanism that causes the explosion to disrupt the star? Our project aims to address such questions by using theory to identify the observable signatures of different explosion scenarios. Specifically, we use numerical radiative transfer calculations to predict time series of spectra for models of thermonuclear supernovae. These can be compared to observations to test the underlying explosion theory and distinguish between models. We also make our predictions publicly available so they can be used by the community to help interpret new data or compare with alternative models.
It is well established that thermonuclear supernovae are a diverse population. Aside from the “normal” Type Ia events, there are multiple distinct sub-classes that differ in their spectra and rate of brightness evolution. In particular, “Type Iax” (faint explosions that may leave a remnant behind) and “Ca-rich” events (faint explosions that occur in unusual stellar environments and show helium and calcium in their spectra) both occur at a substantial fraction of the “normal” Type Ia rate and have distinct nucleosynthesis patterns, meaning they can be important contributors to chemical enrichment. Our project will study a range of explosion scenarios that have been proposed for “normal” Type Ia supernovae and these peculiar sub-classes. By studying all with a common approach we can best unravel the relationships between them as required to understand the entire thermonuclear supernova population.
Current developments in observational facilities offer exciting new opportunities for advancing our understanding of thermonuclear supernovae: JWST infrared spectra dramatically increase the range of species that can be studied at late times; SOXS will soon be delivering rapid-response simultaneous optical-near-infrared spectra. Thanks to our experience and the state-of-the-art computational tools we have developed, we are able to exploit the opportunities offered by these instruments in a timely manner. We can study the formation of near-infrared helium features at early times, which are a potential ‘smoking-gun’ for theoretical models that are ignited via helium fusion, and utilise late time optical to mid-infrared spectra to determine the structure of the inner ejecta. This approach offers the best opportunity to identify explosion mechanisms by combining predictions from world leading explosion theory with the best available observations.